Cardiff Metropolitan University and Yard Associates Limited

To transfer knowledge of neural network development, evaluation, validation and integration in order to develop a product allowing an algorithmic approach to identify brand visibility on natural search platforms (organic, non paid search engine queries).